University of Ulster and CDE Global Limited

To develop a virtual 3D marketing system that is distance editable, for simulation of modular quarry equipment installations tailored to the customer’s geographic environment.